Contested Commemorations. War Remembrances and Republican Politics in Weimar Germany

This research project seeks to reconsider the legacy of the First World War for republican politics in Weimar Germany. Analysing the contested field of commemorations of the Great War from 1918 to 1933, the project will demonstrate how pro-republican currents and associations tapped into the popular memories and representations of the war experience in order to legitimise, defend and boost the republican project. While they criticised the 'stab-in-the-back' legend and other right-wing narratives, these groups also developed their own interpretation of the meaning of the war experience. Crucially, they aimed to show how the war experiences had turned a majority of war veterans into devoted supporters of a republican polity. An investigation of these republican war remembrances will thus not only offer a fresh perspective on the impact of the war experience on political discourses in 1920s and early 1930s Germany. It will also make a crucial contribution to the scholarly debate about the inherent strengths and weaknesses of the Weimar Republic.\nEmpirically, the project will focus on the contributions of two large-scale associations to the symbolic representation of war and violence. The first, the 'Reichsbund' of war victims, widows and orphans, was founded already during the war in 1917 by members of the Social Democratic Party and the socialist trade unions. From 1919 onwards, the Reichsbund quickly emerged as the largest association of injured and mutilated war victims, war widows and orphans, with a peak membership of 600,000. The second association, the 'Reichsbanner Black-Red-Gold', was explicitly founded as a 'League of Republican Ex-Servicemen' in 1924, and quickly attracted a mass membership of around one million men, two-thirds of whom were actual veterans of the First World War. While the Reichsbanner was formally a non-partisan organization devoted to defending the republic and its colours (black-red-gold) against attacks from the extreme right and left, the overwhelming majority of its rank-and-file members and functionaries were Social Democrats. My research will investigate the semantics of pro-republican, social-democratic attempts to endow the experiences of physical and psychological trauma, loss and bereavement during the Great War with meaning. In addition, it will analyse the specific position of pro-republican discourses in the polarised and contested field of commemorations of the Great War. Finally, the project will highlight both the achievements and the ambivalences of the attempts by Reichsbund and Reichsbanner to represent the Republic and its core constitutional element, popular sovereignty, as a necessary consequence of the corruption of the Wilhelmine officer corps and the senseless victimisation of ordinary people in the Imperial Army from 1914 to 1918.\n\nOverall, my project will emphasise the significance of republican war remembrances for the legitimacy of the democratic project since 1918. As the project reconsiders the legacy of the Great War for the Weimar Republic, it will also make a contribution to the ongoing debate about the origins of National Socialism in the war experiences of the Great War.\n\n

Potential impact
Beyond academia, the research will be relevant for members of a wider public which is interested in the impact of the Great War on European societies, and on the course of twentieth century history more generally. I will engage a wider public with the results of my research in three distinctive ways. Firstly, the results of my project will feed into a one-hour television feature on Germany, a part of the series 'War Wounds' which is produced for PBS and will be broadcast in the US and other countries in 2014. I serve on the International Advisory Board for this series, and have already suggested the examples of certain individual Reichsbanner members and some of the public commemorations the organization was involved in as part of the narrative.\n\nSecond, the Department of History has well established links to the Showroom Cinema, a dedicated independent cinema in Sheffield. I will liaise with the team of the Showroom and co-organise the screening of some of the most iconic films from the 1920s about the Great War. Before each screening, I will give a brief talk to introduce both the respective film and these controversies, based on the research for the final chapter of my book. These screenings will engage a local audience here at Sheffield, including visits by local secondary school classes.\n\nThird, in collaboration with Suzanne Bardgett, the head of research at the Imperial War Museum London, I am currently exploring possible avenues through which my research for this project could inform and feed into the preparation of exhibitions which will take place in 2014. \n